Differential privacy: real-world implementations

My project aims at designing Privacy-Enhancing Technologies that allow data analysts to draw important insights from large behavioural datasets without disclosing sensitive information. Part of the project includes finding vulnerabilities in privacy guarantees enforced by existing technologies.

Research area: Privacy and security